Therapeutic targeting of C-type lectin receptor and MAPK signalling to restore dendritic cell function in cancer

Cancer suppresses the body‘s immune defences allowing tumours to grow more rapidly and preventing therapeutic cancer vaccines from working effectively.

The focus of my research is to discover the ways cancer prevents effective immune responses in patients and study approaches to overcome this. We have already shown that cancer cells inhibit a particular signalling protein in a crucial part of the immune system called dendritic cells (DC). Using a specific drug that reverses this we can prevent cancer cells from suppressing DC. Our aim is to develop this concept further using DC from patients with cancer with a view to developing the clinical application of this approach. We will study this class of drug, in collaboration with AstraZeneca who are currently testing them in the clinic for a different purpose. We will also use a range of molecular techniques to dissect the relevant cell signalling pathways.

The proposal brings together leading research groups with complementary expertise to find new ways of enhancing the body‘s immune defences. This approach has promise not just for cancer, but also for a range of infectious diseases.

Technical abstract
Dendritic cells (DC) are pivotal for regulating and priming immunity to cancer and are thus key targets for tumour-mediated immune evasion. Effective therapeutic strategies aimed at restoring immune function have yet to be devised. C-type lectin receptors (CLR) on DC bind a range of glycoproteins including those from pathogens (HIV, TB, HCV) and tumour cells. Binding to CLR triggers a signalling cascade involving mitogen activated protein kinases (MAPK). We have shown inhibitors of MAPK can restore tumour-suppressed function in DC and now have evidence that tumours mediate immune suppression through the CD209 CLR.

Aims: I aim to test the following hypotheses:
1) Manipulation of MAPK signalling in DC reverses tumour-mediated immune suppression.
2) Tumours mediate immune suppression through CLR receptors on DC and this can be reversed by targeting MAPK pathways.

Objectives:
1) To show that MAPK manipulation can overcome melanoma-mediated immune suppression.
2) To demonstrate the therapeutic potential of MAPK manipulation in DC from cancer patients.
3) To establish the contribution of specific CLR in tumour-mediated DC suppression.

Design and methodology:
The MAPK signalling pathways of human and murine DC will be altered using two complementary approaches; small molecule inhibitors and recombinant lentiviral vectors (MAPK mutants). Their response to tumours will be characterised using in vitro models where cytokine production, phenotype, migration and T-cell priming will be measured.

The importance of our initial findings will be extended using in vivo and ex vivo systems in mice and man respectively. Mice will be vaccinated with tumour-conditioned or MAPK-inhibited tumour-conditioned DC. Subsequent immune responses and protection against tumour-challenge will be determined. The ability of these strategies to overcome immune suppression in DC from patients with melanoma will be assessed ex vivo.

Our current studies show a role for the CD209 CLR in tumour-mediated DC suppression. The relative contribution of a panel of myeloid CLR will be measured using two complementary approaches. CLR will be knocked-out with siRNA prior to generation of DC (human) and DC will be generated from knock-out mice lacking a panel of CLR.

Scientific and medical opportunities:
If successful this proposal could lead to a novel strategy for improving vaccines, both in cancer and a range of infectious diseases. Agents targeting the MAPK pathways are already in clinical use and this strategy can therefore be rapidly taken forward to clinical testing. Improved understanding of the role of CLR will identify new potential targets for overcoming immune suppression.